TRUST2 - Improving TRUST in artificial intelligence and machine learning for critical building management

**TRUST2** is an industrial research project that aims to accelerate the adoption of Artificial Intelligence (AI) in building management. Despite its potential impact, decision makers in the building industry are hesitant to make the investment required and adopt AI due to a lack of trust in its effectiveness and reliability. Managers and owners need to see convincing real-world demonstrations of AI/ML systems saving money and energy, keeping operations efficient, people comfortable and safe, in similar buildings to their own. System integrators also do not want to risk their reputation by recommending unproven technologies to their customers.

Despite the risks, the potential payback for investment in AI in the built environment is significant. With rising energy prices, businesses are now increasingly concerned about controlling energy costs beyond sustainability reasons. Other operational efficiencies are also achievable, from space utilisation to manpower.

**TRUST2** aims to demonstrate the benefits of AI in building management, particularly in the United Kingdom where the smart building industry lags behind in adoption despite being a leader in AI/ML innovation. This Phase 2 project utilises insights from sensor and other data with AI and machine learning as the expert in the loop to control selected building management systems. The Phase 2 real-world application of these technologies in an existing building will be evaluated and highlighted in live demonstrations, case studies, scientific papers, and articles to increase trust in the use of AI in building management and reduce barriers to adoption in the industry.